The impact of the COVID-19 pandemic on people with learning disabilities and factors associated with better outcomes

There are about 1.5 million people with learning disabilities across the UK. Even before the COVID-19 pandemic, people with learning disabilities were more likely to experience poorer health and wellbeing, restricted social lives and loneliness and poverty. The social retsrictions and changes in support during the COVID-19 pandemic may have made this worse. In this project we will ask 1,000 people with mild/moderate learning disabilities, and the carers of 500 people with severe/profound learning disabilities, about their wellbeing, health, living circumstances, the support they are getting, and the impact of COVID-19 on their lives. We will go back to people three times over the 12-month project so we can see if anything is changing over time and what is linked to better experiences for people. We will also ask extra questions about urgent issues that come up during the course of the project. These will be decided by working with collaborating organisations of people with learning disabilities and family carers, policy-makers and other organisations across the UK. We will analyse the information each time we run the survey so we, with collaborating organisations, can get information quickly to the wide range of people and organisations who can use it.

Technical abstract
There are 1.5 million people with learning disabilities in the UK. Existing health, wellbeing, economic and support inequalities are likely to have been exacerbated by the COVID-19 pandemic.

This project has three research questions:
1. What are the wellbeing, health and social effects of the COVID-19 pandemic, including social restrictions and changes to how people are supported, on the lives of adults with learning disabilities across the UK over time?
2. What actionable factors are associated with better outcomes for: a) people with mild/moderate learning disabilities; b) people with severe/profound learning disabilities?
3. What urgent issues concerning people with learning disabilities are emerging over time?

Longitudinal data will be collected 3 times in the 12-month project from two purposively sampled cohorts across the UK: 1,000 adults with mild/moderate learning disabilities (interviewed directly via telephone etc by research interviewers); and 500 adults with severe/profound learning disabilities (via online survey with carers). Core data will include wellbeing, health (including COVID-19), the impact of COVID-19 on wellbeing, lifestyle and finances, living circumstances, and changes in support received. Additional questions at any wave will be determined by the process outlined below.

These surveys will take place within three repeated cycles:
Step 1: Collaborating organisations and policy-makers across the UK bring forward urgent issues, and select with researchers additional questions for the next survey wave
Step 2: Surveys are conducted
Step 3: Survey results are rapidly analysed, shared with policy-makers, and disseminated in multiple (including accessible) formats.